Added value and resilience

Technical abstract
Food and nutrition security requires safe access to affordable and nutritious food supplies. We aim to enhance grain quality for human health, combat non-communicable diet-related diseases and improve the resilience of wheat production systems to biotic stresses. We address two topics, with shared objectives across this strategic programme and other Rothamsted Research, John Innes Centre, Earlham Institute, Quadram Institute Bioscience and NIAB programmes. Both exploit previous BBSRC investments in germplasm resources and the latest genomic developments, to understand and manipulate the genes and pathways defining wheat grain composition. We will dissect a range of traits exploiting the germplasm and other resources developed within DFW. These traits include the quantity and quality of starch in grain.